Grenfell Tower Response: Urgent Research on External Cladding Fires

This is a Urgency Funding Proposal related to the Grenfell Tower Fire. Please refer to the case for support.

Potential impact
This is a Urgency Funding Proposal related to the Grenfell Tower Fire. Please refer to the pathways to impact.